SECD- Secure Enterprise Companion Device

The SECD addresses the fundamental paradox posed by BYOD: how do you secure data when you no longer have control of the device. A BYOD roll out gives employees a free choice on device type, operating system and configuration. It is impossible to universally secure such a diverse device set: portable software only solutions are susceptible to rooting attacks; fully defined hardware stacks (like Samsung KNOX) are no longer BYOD as the device is now fully specified. SECD will address this problem by defining a hardware hardened, tamper proof companion device based on state of the art Trusted Computing principles. This device will serve applications "locally" to the employees device over web, augmented by secure web extensions to be made available in a trusted enterprise web browser. This solution will be evaluated across a number of companion devices including SIM card, USB dongle and MIFI solutions. This device will not only serve applications, but will cache encrypted data, mediate network connections, and also provide enhanced multi factor authentication for user identity. With SECD employers retain total control of their data, but employees can access it flexibly.